Aeolian Sound: An investigation of Aeolian Phenomena and their incorporation into Sonic Culture.

An Aeolian Phenomenon is the activation of sound through the action of the wind - or other environmental forces - on natural materials. The sounds created by these phenomena have captivated novelists including Vladimir Nabokov and Thomas Hardy; composers including Henry Cowell and Frederic Chopin; and poets Percy Byshe Shelley in his 'Ode to the Western Wind' and Samuel Taylor Coleridge: \n\n\n'Not to love all things in a world so fill'd; \nWhere the breeze warbles, and the mute still air \nIs Music slumbering on her instrument.'\n\n[from The Aeolian Harp; Samuel Taylor Coleridge; 1795]\n\n\nLa Monte Young was fascinated by the sound of the wind through the Telegraph Wires near his home in Bern, Idaho, and later asserted that the harmonies created by these wires became an essential element in his work. Henry David Thoreau observed similar phenomena as the Telegraph Wires near his home were activated by the wind: 'The telegraph harp sounds strongly to-day, in the midst of the rain. I put my ears to the trees and I hear it working terribly within... the sound seems to proceed from the wood. It is as if you had entered some world-famous cathedral, resounding to some vast organ... The wire vibrates with great power, as if it would strain and rend the wood.' [Henry David Thoreau: Journals: 23 September 1851]\n\nAs Aeolian Phenomena have become a part of our Sonic and Literary Culture, so instrument makers from Asia, Europe and north America have sought to harness and shape these phenomena in the creation of Aeolian instruments including Bows, Harps, and Flutes. Aeolian Sound will bring the Sonic, Cultural and Natural history of Aeolian devices and phenomena together; and will use the knowledge gained through this process to inform the creation of new Aeolian devices. At a time when the behaviour of our natural environment is of such grave concern the harnessing of natural forces to create extraordinary Sonic Phenomena seems particularly apposite. \n\nThe key objective of Aeolian Sound is to energise debate regarding Aeolian Phenomena; their Cultural, Natural, and Sonic Histories; and their presence in Contemporary Sound Art practices. Further objectives include:\n\n1. The examination; documentation; and activation; of the Natural History of Aeolian Phenomena.\n2. The collation and documentation of materials both texts and recordings relating to the invention of Aeolian devices including Aeolian Bows, Flutes, Tiles, and Harps. \n3. To examine the impact Aeolian Sounds and Phenomena have had on Sonic and Literary Culture. \n4. To create, test and install a series of experimental Aeolian devices in both rural and urban environments. \n\nAeolian Sound will explore these objectives through the creation of installation, performance, text and online outputs including:\n\na. A series of newly constructed Aeolian devices to take up temporary and permanent positions in rural and urban environments. \nb. Multi-media publication to include transcriptions of Aeolian phenomena; audio recordings; video documentation; and texts discussing the Natural, Cultural and Industrial histories of Aeolian devices; and the impact of Natural Aeolian Phenomena on the creation of contemporary Aeolian devices within the context of Sound Art.\nc. Peer-Reviewed Journal Article charting the impact of Aeolian phenomena on Sonic and Literary Culture.\nd. Curated performance of a series of Aeolian transcriptions developed in collaboration with composers, improvising ensembles, and artists; with an accompanying symposium.\ne. A Website that will both chart the progress of the project and serve as an archive for images; sound-recordings; video; transcriptions and textual responses to the process.\n\n\n\n\n\n

Potential impact
Aeolian Sound will produce a comprehensive series of publicly accessible outputs including internet resources, printed media, audio and video documentation, performances, and both permanent and temporary installations. These will be disseminated in collaboration with high-quality cultural organisations including: The Eden Project; Sound and Music; Oxford Contemporary Music (OCM); and ResonanceFM. Further public dissemination is proposed through Huddersfield Contemporary Music Festival (HCMF); Ultima festival (Oslo); and Gaudeamus (Amsterdam).\n\nMax Eastley (ME) is a ground-breaking and influential Sound Artist. His work has attracted interest from the Sound Art and Popular Music Communities and is able to cross disciplinary and genre boundaries. His particular profile and the extent of his research interests will assist in the delivery of Impact.\n\nME and the Host Organisation (HO) will draw upon and share their existing contacts to maximize impact. The proposal therefore builds upon existing links with key collaborators including The Eden Project; SAM; OCM; Gaudeamus; ResonanceFM; and HCMF. The scale of the project will be the key development in these existing and in the case of The Eden Project the permanent installation will leave an abiding legacy of the research. The sharing of these contacts will create a new network in some cases providing fruitful linkage between the territories of Sound Art and Contemporary Composition. \n\nThe roles and responsibilities in relation to the impact of AS are clearly defined. ME and the HO will be responsible for the development and management of the proposed dissemination strategies and for maximizing their potential Impact value. The collaborating producers and organizations will be responsible for the promotion of the agreed activities. Each organization has appropriate systems; networks of contacts; and profile to effectively promote the dissemination plans. The relationships with OCM; SAM; The Eden Project; Oxford University Botanic Gardens & Harcourt Arboretum; Gaudeamus; HCMF; and ResonanceFM are well established. Both ME and researchers within SARU at the HO have ongoing relationships with these organizations that will facilitate the successful completion of the Impact activities proposed. The relationship with Ultima Festival is newly formed with meetings planned to take place in Spring 2010. \n \n